Quantum Logic with Prototype Molecular Qubits

The project develops the synthesis of new transition metal complexes bearing redox-active ligands for application in electrochemically-controlled molecular spintronic devices. One of the driving forces for this is their potential as prototype molecular spin qubits - the hardware of a quantum computer. Designing new systems with tuneable spin coupling will significantly advance the implementation of quantum computing.